Remote Symptom Monitoring for Schizophrenia - Speeding Up Deployment at Scale

Our company, Affigo CIC, a social enterprise, has developed technology to help people with schizophrenia manage their symptoms. Our solution is based around a smartphone app that is used to track symptoms over the course of the day, every day. The captured symptom data can then be viewed by users to track their symptoms over time and this helps them self-manage their condition. The symptom data can also be upload to a secure server accessible to the NHS staff responsible for looking after the service user. The NHS care team can use this to monitor a user's symptoms remotely if they see a pattern of deteriorating symptoms that could be harmful, they can make contact or intervene by stepping up care. We have conducted two randomised clinical trials of our technology and it is proven safe and reliable. Our technology is currently deployed in one NHS Mental Health Trust. In the Covid-19 pandemic our technology can help to address the issues of staff shortage and reducing face-to-face contact. The remote monitoring capability requires less face-to-face contact but also enables staff to continue to deliver assessment, as the care coordinators and clinicians can view the real time symptom data on a secure desktop at the clinical team base, or on their secure devices from any location. However, our solution requires some technical development to make it rapidly configurable and deployable into different NHS Mental Health Trusts. Currently this requires technical programming skills. In this project we will overcome these barriers and make deployment and configuration "self-service", thus enabling rapid roll-out across the whole of the NHS to help overcome staff shortages and to minimise the need for face-to-face contact. Deploying our solution at scale will help protect the NHS.